Antibacterial theranostics based on luminescent metal complexes.

Multidrug resistance is a huge emerging global challenge. Diseases that were easily treated with antibiotics are increasingly becoming resistant to these drugs And the number of infective bacterial strains that display multiple antibiotic resistances is rapidly increasing. Worryingly, the "development pipeline" for new antibiotics is running dry.
This multidisciplinary project involves the synthesis and development of luminescent coordination compounds that not only bind to and image cellular structures through optical microscopy, but display potent bacteriostatic/bactericidal properties against the known pathogen Staphylococcus aureus.
The project will include cell biology investigations into the mechanism through which these compounds exert these effects and the chemical synthesis of new compounds designed to optimize their potency. The overall aim of these studies will be the identification and development of a new paradigm for antibiotics